Exploring the dynamics of school absenteeism and antisocial behaviour and crime

This project investigates the relationship between early school absenteeism and subsequent patterns of antisocial behaviour and criminal activity throughout the individual's life course. Focused particularly on the influence of demographic and community factors, this project is guided by two pivotal questions: Firstly, what are the consequences of school absenteeism on antisocial behaviour and criminal activity across the life course? Secondly, how are the effects of absenteeism on crime moderated by socio-demographic and community conditions such as ethnicity, sex, and economic background? Previous research has indicated that school absenteeism is associated with future crime involvement, but little is known about the extent to which demographic, family and community conditions moderate the links between school non-attendance and crime. The significance of this gap in evidence cannot be overstated. It is essential to determine whether school absenteeism is indeed an early predictor of future crime across population groups, or whether wider societal disparities exacerbate the persistently negative effects of school absenteeism. Importantly, such a link may only exist in communities affected by structural inequalities and segregation, or it may simply reflect wider social disparities that manifest in individuals' dysfunctional engagement with various institutions at different stages of life. This project will bridge critical gaps in research, providing evidence on the direct and mediated effects of school absenteeism on crime trajectories and contributing to evidence-driven practices to enhance education outcomes and crime prevention.

The Fellowship project will use the extensive 'Ministry of Justice & Department for Education linked dataset', a rich resource that, to our knowledge, has not been previously used in academic research to investigate the effects of school absenteeism on crime. This dataset offers unique information about a vast array of variables for a sample larger than any other similar study to date. School absence measures are obtained from the National Pupil Database, while life-course indicators of individual involvement in antisocial behaviour and crime are sourced from the Police National Computer. The methodological approach followed in this project will incorporate a range of quantitative research techniques designed for longitudinal data analysis, including multivariate regression as well as survival analysis and mediated growth models. This will allow us to investigate the dynamics between school absenteeism and its impacts on antisocial behaviour and crime over time, while also considering the moderating role of socio-demographic and contextual variables.

The project connects with several areas of research interest identified by government bodies such as the Ministry of Justice and the Department for Education. The team will engage with government agencies and practitioners throughout the project. This will include early consultation meetings, ongoing discussions, and an end-of-project roundtable. These interactions will ensure that the project's aims and analytical strategies align with policy objectives and have a meaningful impact on policy and practice. Research findings from this project will be crucial for developing explanations of crime over the life course. Importantly, they will also help derive practices to mitigate the persistent negative effects of school absenteeism across traditionally marginalised and segregated population groups. We will identify not only whether and how absenteeism predicts future crime involvement, but also for whom this is an early predictor. This information is crucial for enabling context-specific interventions to prevent societal harms associated with crime and to reduce the early involvement of boys and girls with the criminal justice system.